Statistical modelling changes in climate extremes

Intense meteorological events such as extreme precipitation and windstorms can cause havoc for the people affected and typically, result in huge financial losses. There is a clear need to have better information attributing causes to change in frequency and intensity of extremes in observations, and improving predictions. This PHD project aims at developing flexible spatial extreme value models with primary focus on the detection and attribution of human contribution to the intensification of extreme precipitation. The methodology used will be a combination of recent developments in spatial extreme value theory and climatological modelling expertise. Key research questions include: What are the spatio-temporal trends in intense precipitation, given noise in the data and spatial information? How are rainfall extremes changing compared to mean rainfall and how does this link to warming in large regional scales?